Phylodynamic modelling of FMDV sequence data: from sequences to prevalence

Technical abstract
This project will examine the potential applications of ABC Bayesian model frameworks based on Sequential Monte Carlo (SMC) method for reconstructing the spatial,ecological and genetic processes that drive the dynamics of FMDV epidemiology. It is crucial the method will fully integrate patterns of viral dynamics and evolution across multiple epidemiological scales, from between hosts, to local outbreaks and on to regional levels. Therefore, in order to address and test the research hypotheses, the methodology approach will be built by adding layers of complexity over the course of the project.